Optimal decoding of spatiotemporal patterns in Magnetoencephalography (MEG)

Acting based on intention is a fundamental ability to our lives. Apple or orange, cash or card: we constantly make intentional decisions to fulfill our desires, even when the options have no explicit difference in their rewards.
This PhD project will combine brain imaging at different modalities (functional and structural MRI, MR spectroscopy and Magnetoencephalography) with computational modelling to understand how the human brain makes intentional decision, and how intentional decisions differ between and within individuals. This project will focus on healthy individuals. In the long run, results from this project may have implications to the mechanistic understanding of decision deficits in patients with neurodegenerative diseases. The studentship links to a European Research Council grant held by Dr Jiaxiang Zhang at the Cardiff University Brain Research Imaging Centre (CUBRIC). The student on this project would receive multidisciplinary training in cognitive neuroscience, brain imaging and computational modelling. We encourage students from different disciplines (e.g., cognitive neuroscience, imaging
neuroscience, psychology, computer science, mathematics or physics)